University of Portsmouth Higher Education Corporation and ABL 1 Touch Group Limited KTP 24_25 R4

To develop an innovative AI-powered system that combines machine learning and computer vision for automated vehicle damage assessment and repair scheduling optimization. This project will enhance ABL 1 Touch's operational efficiency and service delivery capabilities, supporting the strategic growth plans while establishing new technical benchmarks for the automotive repair sector.